Our cities exist on a large spectrum of layout organisation, generally described as ranging from a monocentric structure, where all economic activity

Our cities exist on a large spectrum of layout organisation, generally described as ranging from a
monocentric structure, where all economic activity happens in one place, to a polycentric one, where
activity centres are more distributed.
Therefore, this project aims to assess the potential of a planned polycentric layout, as opposed to natural
development in response to congestion, with considerations to evolution of the transport network in recent
years. The project would seek to quantify the carbon reduction potential of a planned polycentric layout
for different modes of transport.